CyberSuper [working title]

3000 Children and Young People in schools across Northern Ireland will discover the opportunities available to them in the country's thriving cyber security industry.

A partnership between Big Ideas and the Department for Science, Innovation and Technology, the CyberSuper programme will see 7-14 year olds in primary and secondary schools take part in digital workshops connecting them with industry role models. Role models will set fun cyber challenges to develop the key skills needed for a job in cyber security. Winning classes will receive a cyber security experience during National Careers Week in March 2025\.

The programme aims to change CYP's perceptions of the cyber security sector, so that they see cyber security jobs as attractive and open to everyone. Working closely with Local Government Districts (LGDs), FE colleges and employers across the country, the programme will target schools serving areas of high deprivation to ensure communities currently under-represented in the industry take part. Workshops will also take place in five of Belfast's Special schools to ensure the industry is truly a sector open to all.

Northern Ireland boasts 124 cyber security firms, with 100 of years based in Belfast, Between them they employ over 2750 people and currently add over £235m in Gross value Added to the country's economy. It is predicted that by 2030, this will increase to 5,000 jobs and £505m. CyberSuper will ensure that more CYP across the country are made aware of the opportunities available and ensure they can play their part in its future.